Quantifying the likely magnitude of nature-based flood mitigation effects across large catchments (Q-NFM)

The 2007 floods prompted the UK Government's "Pitt review", which came up with the idea that we need to start to deal with the causes of flooding upstream of the affected communities, rather than rely solely on the downstream engineering solutions. This stimulated a range of organisations to introduce "natural" features into the landscape that may have benefits in terms of reducing flooding (so called "Natural Flood Management, NFM"). Having introduced features these organisations, and local stakeholders working with them, are increasingly asking "Are these features working?" This has highlighted to funders, those implementing the features and scientists alike that there are gaps in the evidence of how individual features (e.g. a single farm pond or a small area of tree planting) work and what are potential downstream benefits for communities at risk of flooding. Stakeholders want both questions answered at the same time, making this one of the most important academic challenges for hydrological scientists in recent years. The only way to quantify the effects of many individual features at larger scales is to use computer models. To be credible, these models also need to produce believable results at individual feature scales. Meeting this challenge is the focus of this research project.

Consequently, our primary objective is to quantify the likely effectiveness of these NFM features for mitigating flood risk at large catchment scales in the most credible way. In this context, credibility means being transparent and rigorous in the way that we deal with what we do know and what we don't know when addressing this problem using models. In doing this we need to address particular scientific challenges in the following ways:

* We need to show that our models are capable of reproducing downstream floods while at the same time matching observed local hydrological phenomena, such as patterns of soil saturation. Integral to our methodology are observations of these local phenomena to further strengthen the credibility of the modelling.

* We use the same models to predict NFM effects by changing key model components. These changes to the components are made in a rigorous way, initially based upon the current evidence.

* As evidence of change is so critical, our project necessarily includes targeted experimental work to address some of the serious evidence gaps, to significantly improve the confidence in the model results.

* This rigorous strategy provides us with a platform for quantifying the magnitude of benefit that can be offered by different spatial extents of NFM implementation across large areas.

By addressing these scientific goals we believe that we can deliver a step change in the confidence of our quantification of the likely effectiveness of NFM measure for mitigating flood risk at large catchment scales.

Potential impact
The most important impact from this project will be to support the appropriate use of NFM in large catchments. This will involve building an understanding of the benefits of NFM shared between flood risk engineers, catchment management professionals and communities at risk of flooding. Decisions about committing to NFM in flood risk management are made difficult by uncertainty about the flood risk mitigation benefits. This difficulty can be exacerbated by overly optimistic claims of the catchment management community who understand that the multiple benefits of NFM make it a key component of most catchment plans. Affected communities need progress towards reducing flood risk, and need confidence that NFM will make a difference if implemented. This project has been designed to build shared understanding, and consequently trust, between these groups. Credible, scientifically robust estimates of the benefits of NFM, co-designed with the affected communities using local knowledge, will support the appropriate use of NFM in large catchments. Quantifying the inherent uncertainties about NFM explicitly within this process strengthens this shared understanding.

Building the technical capacity within the catchment management community to deliver and maintain NFM will allow the appropriate level of NFM to be delivered. While there is excellent localised experience of delivering NFM to provide local flood risk benefits, experience of delivery in large catchments is a long term endeavour which requires new skills and knowledge to be developed and tested. This project is designed to build the scientific evidence required to strengthen knowledge, capacity and skills across the all the partner organisations involved in the Cumbrian catchments, and beyond. The engagement work-package (Task 7) is designed as a two way process: at the catchment scale the engagement revolves around the co-design of NFM interventions and the development of shared understanding between the partners. At a national scale the engagement is focused on sharing the knowledge gained with other groups who are implementing NFM and providing the opportunity for debate around this knowledge and emerging learning and experience from across the country to flourish.

Overcoming policy barriers to the appropriate implementation of NFM in large catchments will have a significant impact. Some of the barriers are based on knowledge gaps which will be filled in this research call. However, a number of barriers are based on the fact that NFM delivery requires disparate technical disciplines and organisations to work together in partnership at a catchment scale. Policy makers already accept the benefits of this type of approach and have implemented it in the policy framework which gave rise to the Catchment Based Approach (CaBA). The flood risk community have to date remained separate from CaBA, however, one of the aims of the Defra Cumbria Catchment Pioneers is to unite flood risk, water resources and water quality to deliver a genuinely integrated catchment based approach as part of the 25 Year Environment Plan. This project is focused on the Cumbrian catchment Pioneers and will provide policy makers with a case study for this multi sector working which can feed directly into the 25 YEP.